Project Romulus

Project Romulus concerns the design and manufacture of a guitar associated with the Metal genre of music. Demand for this addition to PJD's current guitar range is driven by market-analysis, involving focus groups comprising of UK/European product testers, professional musicians, importers, distributors and retailers. The Focus Group, already familiar with the brand, believes that this addition to the existing product range is necessary and desirable. While the market segment is not new, there is capacity for an existing boutique producer with an exceptional reputation to make an impact.

Stage 1 of the initial feasibility study harvested market research undertaken to identify key design cues. Distinct differences were recognised in the expectations of UK and European markets. PJD considered that the nuances could be adopted by developing separate UK and European models, which retain the essential characteristics of the core design. Once these design cues were agreed with the Focus Group, PJD commenced to undertake a 3D CAD design of a prototype. Further referral confirmed that this met the expectations of the focus group and in Stage 2, the 'rough-hewn' prototype was manufactured. PJD recognised that the guitar concurred with the company ethos of producing quality hand-built guitars.

Stage 2 of the feasibility study concerned the production and testing of the new Romulus guitar. Members of the Focus Group from as far afield as Austria were very impressed with the aesthetics and playability of the guitar. Some market-specific tweaks were suggested and these were immediately adopted within a week of their visit after which pre-production orders were agreed.

Project Romulus is focused on producing a 'finished' prototype and bringing it to market. This represents a significant challenge because of new tooling, IT, marketing and resource requirements. One option is to offshore production and the company has had attractive offers from Far Eastern producers. However, PJD is committed to producing in the UK, very much against the tide of competitor's and general practice in this country. All of its current range is manufactured in the UK and PJD wants to support job creation and develop worthwhile highly-skilled employment for young people. With over 70% of PJD's production being exported to around the globe, PJD continues to act as a beacon of hope for musical instrument manufacturers in the UK. The importance of the Romulus to PJD and its commitment to manufacturing in the UK cannot be overestimated.